Modular Immersive Crop System for Monitoring and Harvesting Via Gentle Manipulation

Current vertical farming systems are aimed at producing small fruit and vegetable crops on a large scale, with little diversity, and minimal profit margins. The high costs of running a vertical farm are down to labour, electricity, and resources which means current vertical systems are less likely to be used in third world countries and areas in short supply. The Harvest project is aimed at producing a low maintenance, low cost solution allowing for round year production of crops with minimal intervention. The aim is to produce a modular system allowing to grow multiple large crops vertically, with an artificial intelligence-based system to monitor the crops health, and harvest. The health of a crop is monitored with a wide variety of sensors (including infrared, thermal, and RGB cameras). By surrounding the crops with these sensors, we aim to build an immersive, 3 dimensional analysis of the plants, with the ability to detect disease, pests and stress. The harvesting of the fruits will be done using a compliant gripper, fixed to a continuum robotic arm. This allows for gentle manipulation to harvest the fruit, and using the immersive technology, avoid any obstacles to prevent crop damage and disturbance. Since the system will be fully automated, there will be less of a requirement for human intervention and expertise, this not only allows for non-native crops to be grown and cared for on a large scale, but also extends to domestic users being able to acquire single units for personal use.